Islamic Scholars, Algorithms and the Making of the Contemporary World: A Decolonial Study of Mathematical, Scientific and Technological Practice in th

Working with curatorial teams and drawing on the Science and Global Cultures collections at World Museum (WM) Liverpool, this project is a decolonial study of scientific practice and the 'praxeological' (Garfinkel 2022) grounds of the algorithmic methods developed by scholars during the Islamic Golden Age. Benefitting from WM's curatorial expertise in light of evolving public debates about decolonising history and knowledge production, the project aims to foreground the Islamic lineage of Artificial Intelligence (AI) through a collaborative, sited research study within WM that will cast new light on the algorithmic methods developed in the Islamic Golden Age and offer alternative visions of AI and its cultural and material entanglements in the process.
This study starts with the work of the 9th Century Islamic polymath al-Khwarizmi (c780-850) whose latinised name yielded the very term 'algorithm'. al-Khwarizmi is important because of his wide-ranging influence: he has been identified as the founder of the 'algorithmic style of reasoning' (Hacking 1994:38); wrote the first formal treatise in algebra (a term also derived from his work); helped bring the Indian numeral system, '0' and related computational procedures into use; and produced astronomical and technical studies that were reference points for centuries to come (Zemanek 1981). Yet he is simultaneously an example of an important non-Western historical figure whose scientific contributions remain neglected within academic, museum and public spaces.
Following the work of Harold Garfinkel, this study will revolve around practical 're-enactments' of the algorithmic methods Islamic scholars devised in three areas: mathematics, with a specific focus on arithmetic and algebra; technology, with a specific focus on the refinement of astrolabes, including by notable female engineers like Maryam al 'Ijliyyah; and star charts, with a specific focus on the 'proceduralisation' of data collection they rested on.